TECS: Technology Enabled CONCIERGE Service Powered by Alcove

"""I cannot use a smartphone. Why should i be forced to miss out on cheaper and more efficient and higher quality services provided by apps? Why do I pay more for outdated support solutions while my able bodies friends can access on demand? It just isn't fair.

If I want to order a cheap nutritious meal for lunch, a smartphone user can Deliveroo or Ubereat and for £5-8 have a delicious meal delivered. If I am an older adult I pay the same for Meals on Wheels or Farm foods to deliver me a ready meal in a carton. Similarly with laundry, food shopping, transport I am left behind and have to buy the most expensive services because I cannot use a smartphone.""

Following the success of Alcove's Innovate UK project 'Voice Controlled empowerment' project in which we brought the power of Alexa en masse to disadvantaged older adults and which was commercialised even before the end of the project, we feel it totally necessary to continue this proven work with the next evolution of at home concierge services using Alcove's current technology video carephone platform.

Older adults are just not ready for virtual avatar style assistants. It's 5 years away. If ever. So what do they get now? Poor, expensive, burdensome 'municipality flavoured' services.

Really, very unfair.

Alcove intends to provide a super easy friendly and clear video calling screen that at a single touch - connects directly with a REAL HUMAN to take the order and place it for them on their behalf. No fancy API integrations needed OR wanted - just a lovely human friendly face to take my order and cheaper and faster and I don't need to know anything about technology."